University of Brighton And Plastipack Limited

To develop a sound understanding of alternative markets, their behaviours and appropriate routes-to-market enabling entry into alternative geographical sectors and assisting the smoothing of seasonality.